CodiKoat. A novel process for giving frequently contacted surfaces virucidal properties

Covid-19 has severely impacted the UK, with social distancing and lockdown severely compromising business activities. The economy cannot afford a second spike in the Covid-19 outbreak but now that lockdown is being eased, businesses and public places are becoming increasingly crowded.

Businesses need to ensure they are Covid-secure to protect their workers and the public who they deal with. The current best way of cleaning surfaces to ensure they do not harbour viruses is by disinfection with chemicals such as bleach. These chemicals are hazardous and environmentally damaging, but Covid-19 means many surfaces are now disinfected multiple times per day.

CodiKoat are developing a novel surface treatment that will enable businesses to stop disinfecting surfaces so frequently. We are combining nanoparticles with a specific surface chemistry that means viruses are destroyed within seconds of contacting the surface. This treatment can be added to self-adhesive films, which means it can be applied quickly and easily to any surface where it is needed. This will reduce the need for near continual surface disinfection, while also protecting people form surface-borne viruses.